Idio RARE (Real-Time Advertising Relevance Engine)

RARE (Real-time Advertising Relevance Engine) will be a cloud-based Software-as-a-Service
tool that pioneers the use of Natural Language Processing in the world of real-time-bidding to
deliver the next-generation of hyper-relevant, timely & socially responsible digital advertising.
By employing high-performance semantic processing RARE will build real-time anonymous
profiles of individuals’ contextual interests, based on their consumption of media content
across the web. Combined with real-time decisioning capabilities only previously available
within controlled CRM environments, it will automate the process of optimizing the bidding,
targeting & personalisation of advertising, providing significantly better return on investment
for advertisers & more relevant, helpful & timely brand communications for users.
RARE will build up a profile of each individual as they browse the web, based upon the
meaning behind their interactions with websites. With each interaction, the person’s model
becomes richer & understands their intentions & their journey more. By using a unique blend
of standard & proprietary recommendation techniques, RARE will decide what the most
relevant advert is for the individual, considering their current context, past behaviour & their
predicted journey.
Privacy is obviously an important topic when discussing tracking & advertising on the web.
RARE will be designed & developed with privacy as one of the key pillars, & will investigate
options for anonymisation & expiration of data, as well as opt-out & data transparency
controls. One fundamental requirement is the collection of a pool of anonymised data to
inform certain aspects of the recommendation engine. RARE will ensure this data cannot be
tied back to the individual, & that the use of data in this way is clearly & effectively
communicated to users